Role and mechanisms of gene silencing and heterochromatin in lymphocyte development

Technical abstract
For normal cell function, it is equally important to switch on and switch off the correct genes in the correct cells. We have discovered an important factor, Smarcad1, that switches of large parts of the genome in cells where this is necessary. In this project we will remove this factor in B and T cells which are the major cells that fight infection in the body. We will determine what role this factor plays in helping these cells to perform their specialized functions, in particular which genes are switched off by Smarcad1.